Aston University and Netwatch Global Limited KTP 24_25 R1

To develop an internal capability to apply artificial intelligence (AI) principles to the delivery of business services to improve efficiency, automate processes and offer innovative new product? to assist with fraud detection and related queries in the insurance industry?